University of Strathclyde and NovaBiotics Limited

To transfer essential pharmaceutical formulation knowledge and expertise to facilitate the development of a best in class treatment for oral thrush (Oropharyngeal candidiasis).